Enabling Net Zero Distribution Networks through Optimal Control of Inverter-Based Resources

This PhD provides an exciting opportunity to explore new ways of addressing the challenges that power system network operators around the world face as energy systems transition to Net Zero.
Electrical distribution networks will be transformed by the growth in inverter-based resources (IBRs - demand and generation interfaced through power electronic converters). Their control will be critical to enable a resilient and efficient energy system. However, it remains an open question as to the appropriate services and functionalities that these IBRs will be expected to fulfil. In steady state, inverters can control power flows and voltages on networks to act as 'energy routers'; during transients, they can provide a range of ancillary services, such as grid-forming synthetic inertia.
In this ambitious PhD research project, you will explore the range of system services that can be provided from IBRs within distribution grids. Interactions between these services will be considered in the context of an interconnected distribution system, using advanced modelling tools to develop scalable control methods developed to address shortcomings of existing approaches. Furthermore, Newcastle's state-of-the-art Smart Grid Lab could be used for demonstration of these new strategies.
This PhD project is a part of the activities of Dr Deakin's Royal Academy of Engineering Research Fellowship. You will be a member of Newcastle's vibrant power systems group, with access to academic and industrial collaborators, Newcastle's Centre for Energy, and Supergen Energy Networks hub.